Feasibility assessment of a new low-cost Gallium Nitride (GaN) microinverter for domestic solar photovoltaic applications

The project aims to study, assess and quantify the technical and commercial feasibility of a laboratory-proven Gallium Nitride (GaN) Metal-Oxide Semiconductor Field Effect Transistor (MOSFET) technology for solar microinverters. The patented GaN device design enables 30% reduction in the fabrication cost of GaN MOSFET and 45% increase in device reliability. It can potentially reduce the Levelised Cost of Energy (LCOE) for domestic solar applications by 12% as compared to commercial Silicon (Si) based microinverters.